Large scale tracking of Personal Protective Equipment (PPE) across hospitals and warehouses (TRAPPE)

It has recently become very evident that when responding to global disruption, systems must be in place and readily available that allow for the aggregation of available assets and inventory across nations and even between countries that allow for intelligent distribution of available equipment to those that need it. Efficient tracking and monitoring of this equipment must also be readily available using the same system to ensure that critical equipment and assets are not lost or stolen.

The proposed solution will ensure that PPE supply and demand is managed effectively across the country, rather than being stockpiled in some areas, while others are struggling to cope with shortages. This project will create a cross-organisational solution for managing mass levels of personal protective equipment (PPE) initially, with extensions to other assets and inventory in future. The project will focus on extending the existing solution, itemit, currently designed to manage assets such as tools and equipment to allow for large-scale PPE management and distribution.

In immediate response to the current crisis, the usage of itemit has already been donated free of charge to those responding to the crisis, including to the University of Cambridge which is using the solution to track small-scale PPE distribution.

Further extensions to this project have already been identified as including not just PPE management but also management of critical assets such as hospital beds, critical medical devices and equipment and ventilators. During the course of the original project even more extensions have been identified and now also include tracking covid-19 test kits.

The project extension will therefore focus on working with 4 identified partner organisations, including extending the work already underway with the University of Cambridge, to ensure that we continue to beta test the functionality in real-world scenarios for maximum impact. The partner organisations are global, thus extending the original scope of the project from just the UK.